Advancing Green Hydrogen Catalysis through Advanced TEM Techniques

Our research project belongs to a recently launched bp-ICAM project "Probing the fundamental limits to the catalysis of green hydrogen production". In our part, we aim to study the electron transport phenomena in alkaline and PEM electrolysers through state-of-the-art transmission electron microscopy (TEM) methods. We are particularly interested in characterizing electron flow at solid/liquid interfaces, as well as the stability and degradation pathways in active electrolyser systems. This requires developing reliable and reproducible sample preparation, data acquisition and data analysis methods for advanced TEM measurements. By enabling advancements in low-carbon technologies and infrastructure, our findings aim to mitigate emissions from energy-intensive industries, bolstering the UK's clean growth trajectory.